Developing a wheelchair simulator that enables children with physical disabilities to improve mobility, access skills and independence

A collaboration between therapy centre and special school, Pace, and assistive technology product development company, Enayball, with material contributions from Imperial College London. This project is focused on implementing a human-centered, system aware design approach to significantly improve the outcomes and opportunities for children with complex physical needs. The project will progress ideas resulting in a conceptual prototype wheelchair simulator. The motivation that inspired this project is to empower children with complex physical disabilities to improve their motor skills, mobility and movement so that they can achieve more independence. Our product will enable children to improve access to play, communication, productivity and control in their environment.

Access to assistive technology for children with disabilities is often the first step for childhood development, access to education, participation in sports and civic life, and getting ready for employment. Children with disabilities have additional challenges due to their growth, which require much more frequent adjustments or replacements of their assistive products." Taken from the WHO Global Report on Assistive Technology.